Categories of modules for profinite groups.

A long-established method of studying a group is to study its modules. This is most developed in the case of finite groups, but modules are also studied for infinite groups and it is now well understood that a great deal of information can be obtained by studying various categories of these modules and their subcategories.

For a topological group, the topology must be taken into account and it is not entirely clear which are the best types of modules to study. This project concerns the specific case of profinite groups, which are infinite groups but with a topology that often gives them properties similar to those of finite groups. It aims to set up a categorical framework for modules for profinite groups that parallels that for discrete infinite groups.

The project lies within the EPSRC research area of Algebra.